New Writing Net: the development of a virtual creative and critical community

Under the combined auspices of UEA Creative Writing and Writers’ Centre Norwich, New Writing Net is a creative, technological and community infrastructure that will enable Writers’ Centre Norwich to engage with and study in detail the operation of an online writing, editing and critical community. This will benefit its future digital development work and inform business strategy in relation not only to online writing but teaching, editing and the production and distribution of digital products. New Writing Net will provide a social network facility that will enable UEA students (in the first instance) to develop and discuss their writing in a virtual workshop environment. In its public-facing aspect, the website will take the form of a literary journal that will showcase the work of UEA students and staff, visiting writers of national and international significance, and writers from involvement in the project, WCN will acquire the editorial, pedagogical and publishing skills required for the digital production and dissemination of new writing.